Aston University and Integrated Geochemical Interpretation Limited

To develop a novel flexible system, Intelligent Import Component that will extract geochemical data from mulitple unstructured document sources for use in oil and gas exploration, which could be extended to other industries.